Multiple sclerosis and the HLA region. Functional genetics.

Multiple sclerosis (MS) is a neurological disease, which often affects young women. There is no effective treatment for MS. To develop new drugs it is necessary to understand in detail what kind of disease MS is.
It has been known for many year that there is a strong genetic component in MS, and there have been many attempts to identify the actual genes that predispose to the disease.
We will study a number of genes that play roles in the immune-response to shed light on which part of the immunesystem that contribute to the development of MS.

Technical abstract
The HLA region stands out as the only known major risk region for MS, and it is important to identify exactly which HLA genes confer susceptibility and how they do so. Even though there are data to suggest that the HLA class II locus DR is the single strongest genetic factor influencing susceptibility to MS, there are new data to suggest that genes in the HLA class I region also play a role in the development of MS. The exact identity of these genes, their potential interaction with each other and the already identified HLA class II risk gene(s), are not well understood. Likewise it is still unclear how the HLA genes actually influence the susceptibility to MS.

A systematic dissection of how the HLA region predisposes to MS provides the best handle to get a grip on the genetic complexity that characterizes MS. Only by understanding this complexity will it be possible to get a coherent understanding of the disease pathways. This will allow for the development of new drugs that are more effective and with fewer side effects than the ones that are currently in use.

The aim of this project is to investigate in a functional manner to what extent and how HLA class I genes predispose to/protect against MS and how they interact with MS associated HLA class II genes.